Urban Living Partnership - Newcastle and Gateshead City Region

The Urban Living Partnership pilot phase in Newcastle and Gateshead will diagnose the complex and interdependent challenges within the urban region, working collaboratively to co-design and implement initiatives and solutions in order to contribute to the life and development of the area. Led by Newcastle University and featuring project partners from across the Quadruple Helix model from government, industry, academia and civil society, we will form the Newcastle City Futures Unit and implement an inter-disciplinary and cross-sectoral approach to the initial 18 month pilot project, allowing us to synoptically approach challenges and develop a platform for innovative urban solutions.

As a post-industrial urban area with more than 381,100 citizens, Newcastle and Gateshead form the heart of a contiguous urban conurbation of over 1 million people. We are a region facing numerous challenges, and perform below average on a number of socio-economic factors such as economic activity, educational attainment and health. Our pilot phase work will look to identify specific issues around these and other challenges, framed through our themes of "Ageing", Sustainability" and "Social Renewal", which have been identified previously as areas of particular significance for the city region.

Newcastle and Gateshead provide the perfect platform to establish this pilot project, based on the success of the Newcastle City Futures 2065 project which was part of the UK Foresight Future of Cities programme. This work initiated collaborative working between HEIs and local authorities in the area in order to address long term complex city problems beyond traditional disciplines and sectors in order to reflect the complex government and organisational environment that is a hallmark of 21st century cities. This project acted as an urban incubator to identify themes through scenarios and Delphi methods which built on the existing assets of the city region to achieve innovation through research, policy development and demonstrator projects. The themes identified through this work were "the age friendly city", "the sustainable city", "the creative city" and "the science city", and along with evidence of a need for more detailed work to understand the drivers of change affecting cities. The work also identified the need for support for new digital platforms in order to exchange data across sectors, multifunctional demonstrator projects which offer innovative solutions to problems and opportunities across all sectors, as well as support for visualisation of long-term scenarios by bringing together expertise in areas such as computing, mapping, spatial analysis and urban planning. The Newcastle City Futures Unit will build on this, to establish an urban accelerator, to co-produce and collaboratively design practical solutions and policy recommendations in order to drive the future policy agenda and shape deliverable demonstration and innovation projects within Newcastle and Gateshead.

An array of methods will be utilised across the duration of the project, including foresight futures methodologies such as Delphi surveys, scenario building and systems analysis work to help representatives from HEIs, businesses and civil society to identifying long term challenges in the city region and to create a vision for the future of the cities that can be replicated elsewhere. Visualisation techniques will also be implemented combining expertise in computing, mapping, spatial analysis and urban planning, with consortium partners facilitating identification of suitable case studies for the work.

Through the work outlined above, the Newcastle City Futures Unit will build capacity amongst a wide range of stakeholders to realise communities of practice that are futures oriented and make a measurable difference to the cities and their citizens.

Potential impact
The Urban Living Partnership in Newcastle and Gateshead will have impact upon a wide range of stakeholders. The consortium acknowledges that a lot of the impact will not become apparent until the key challenges in the urban area are diagnosed. However, it is clear even at this stage that the project has huge potential to significantly impact a wide range of beneficiaries which are captured below.
Citizens of Newcastle and Gateshead - At the core of this pilot phase is the need to significantly contribute to the life, wellbeing and development of the citizens of Newcastle and Gateshead, by identifying key challenges currently faced by the area in order to develop a suitable approach to address current and future issues related to urban living. This will include demonstrator projects which will directly engage with and impact upon day to day activity, as well as new policy recommendations for local government to initiate, and industry-led initiatives.

Local Government - The local authorities (that are part of our project consortium) will benefit from our work on the Urban Living Partnership. Both city councils will benefit in terms of their preparatory work for the revised Joint Core Strategy beyond 2030, and the provision of intelligence into the quarterly public-facing Policy Cabinets and the Newcastle 2020 initiative. The North East LEP will also greatly benefit , especially in relation to the development of the Economic Strategy and Sustainable Urban Development Strategy for the allocation of European funds in the region. The ULP will also feed into the work of the North East Combined Authority, shaping both the proposed North East Planning Development Framework and analysis of long term trends that influence Newcastle and the wider North East. We will also feed into the "Northern Powerhouse", with regards to long term economic growth for the north and provision of transport strategies that ensure better city to city connectivity.

Industry - Our Urban Living Partnership features industry partners who will all benefit greatly from this pilot phase. These partners include IBM, Nexus, Arjuna, Intu, AECOM, Newcastle Airport, Zero Carbon Futures, Northumbrian Water, Northern Gas Networks, Northern Power Grid, the Federation of Small Businesses, NGI and Techcity. We will work with these partners to align their own project developments and investment strategies alongside the work of the ULP, to achieve more effective outputs through enhanced citizen engagement, academic research evidence and cross-sectoral collaboration. For example, we will work with Nexus on their 2030 strategy and modernization programme. . ULP will look to facilitate the co-design the internal layouts of new metro carriages that cater for societal needs and which are more sustainable, looking to develop digital app technology to crowd source public opinion and design options.

Public Services - As well as with industry partners, there will be significant impact from the work of the ULP with regards to public sector organisations such as the NHS, Newcastle Schools Network, Newcastle Council for Voluntary Service and the Quality of Life Partnership. For example, research evidence and delivery models regarding challenges/opportunities around "Ageing" will be progressed collaboratively and demonstrator projects actioned through the ULP which support the work of the Quality of Life Partnership.

As is evident in the letters of support from our project partners they are excited by the potential impact of the project and have been forward in demonstrating their investment in this work through their significant in-kind contributions which total approximately £833k. Both Newcastle and Northumbria Universities are also committed to leading innovative projects, which is emphasised in the institutional letters of support that have been submitted by both Vice-Chancellors.